The emotional component of deliberative valuation of ecosystem services: the case of corporate organizations

Integrating economic and ecological sciences into operational decision support systems is a key step for global
conservation and sustainability (MEA, 2005). Ecosystem services valuation (ESV) seeks to combine these two
disciplines through valuation of environmental assets. Though research continues to emerge in the field of
ESV there is a growing move to ensure that 'value' is not solely understood in terms of financial value. This
proposal aims to examine how emotions affect the valuation of ecosystem services.
Zajonic (1980) observed emotions inform our value judgments that lead to approach or avoidance decisions.
Previous emotions literature note a relationship between the role of emotion and pro-environmental behaviour
(Stearns and Stearns, 1985; Wright 2012; Russell and Friedrich, 2015; Lord 1994; Fineman and Sturdy 1999.)
In addition, Kotchena (2000) note pro-environmental attitudes result in higher estimates of mean willingness to
pay in relation to environmental assets. Thus it is proposed that emotions affect pro-environmental behaviour
which in turn affect valuation of ecosystem services.
AIMS AND RESEARCH QUESTION
The aim of this research is to understand the emotional component of deliberative valuation processes in
relation to ESV in an organisation based on the principle of shared social values. (Kenter et al. 2015).
Research question: How are value judgements affected by emotion in relation to ESV in an organisation e.g.
a corporation or public body?
METHODOLOGY
In the first year of this research the relationship between emotions and traditional economic valuation will be
explored and a framework proposed. This exercise will investigate the relationship between emotions theory
and traditional economic valuation e.g. stated preference to identify similar and different elements of value
between the two disciplines. Once understood it will be possible to develop a valuation framework which
incorporates emotional values and go on to consider how valuation metrics incorporating emotions theory may
be used to affect decision making in relation to ESV. Finally, it is proposed to analyse whether capturing the
emotion element of value makes monetary assessments of ecosystem services value more or less compelling
in a business context. During the second year primary qualitative data will be collected as part of the research
(e.g. in-depth interviews with key change agents and decision makers in at least three organisations with an
ecosystem service valuation component) to test the proposed framework and potential impact. It is intended to
utilise industry contacts that have be developed through my practitioner roles over the last 10 years. During the
third year the work will be analysed and compiled into a thesis. Where appropriate papers will be produced at
the end of year 1 and year 3.